ISPF Co-Centres Ireland: Climate+ biodiversity and water

The Climate+ Co-Centre will be the home of research, innovation, and policy development across the
interlinked challenges of climate change, biodiversity loss, and water degradation on the islands of
Ireland and Britain. Given global failure to achieve greenhouse gas (GHG) emission reductions, stem
the decline of biodiversity and reverse water quality deterioration, business as usual is not an option;
transformations in how we produce food, store carbon, manage risks and exploit new opportunities
are all urgently needed.

Climate+ will provide integrated research across both islands to address the climate, biodiversity and
water crises; undertaking oriented basic research to enable fair transformations to Net Zero, reverse
biodiversity loss, restore water quality and ensure resilience for communities and a sustainable
economy. Climate+ comprises a trans-disciplinary, world-class research team who will work closely
together to identify and analyse the major threats to our environment, explore and test new solutions,
innovate, and provide policy guidelines to enable fair transformations. Through an integrated system
of fundamental research platforms, industry-linked spokes, and cross-cutting activities the Climate+
Co-Centre will lead the industry and policy response to the most important threats to a sustainable
economy and society.